University of St Andrews and chartered Institution of Building Services Engineers.

To increase knowledge and understanding of the application of Fuel Cells in the built environment, enabling provision of guidance and training to its members.